Immersive broadcast content experience for inclusive audiences

This feasibility project is to investigate the potential for publicly broadcast content to be more inclusive and better appreciated by audiences with specific access needs, including sensory, physical and cognitive impairments/disabilities and advanced age, through the use of immersive technologies.